GigaScale: Pioneering a Robust and Fair Foundation Model for Histopathology

This project aims to change how we analyse medical data by developing machine learning (AI) tools that can handle extremely large -- gigascale -- datasets, often containing billions of elements per sample. The focus is on improving the diagnosis and treatment of kidney transplant and cancer patients by combining information from multiple sources, such as medical images, clinical reports, and microscopy images from biopsies, into a single model.
To achieve this, the project will use cutting-edge techniques that ensure the AI systems are accurate, reliable, and meet strict healthcare regulations. These include novel methods to control how the AI learns and generates results, as well as tools to manage noise and uncertainty in the data. The goal is to create models that not only make precise predictions but also provide insights into complex medical cases.
This work will be tested on large, real-world datasets for kidney and endometrial cancer, enabling earlier and more accurate diagnoses, improved treatment planning, and a significant step toward personalized medicine.